Administrative Data Research Centres 2018

ADRCW will build on its achievements over the last four years, learning the lessons from both its work in Wales and its involvement with other UK components of the ADRN. With even closer cooperation with Welsh Government, enabled by new, much-needed investment in Wales' NSA, and with new funding to expand the operational remit of the SAIL Databank to cover non-health subjects and data, we will work in a new focussed way to deliver research benefits straight to government. In doing so, we will build up our data assets, already better than any other parts of the UK, and make them more convenient to access and use. We will take advantage of our existing, innovative, and widely used data sharing tools and platforms (e.g. National Research Data Appliances) to support data owners in sharing their data for research safely, simply, efficiently and regularly. We will also utilise our data access platforms (UKSeRP and SAIL Gateway) to allow access to the data by any researcher across the UK (subject to permissions and approvals). We will work hard to integrate our Centre into the emerging UK-wide model for ADRP, and play our part in facilitating access to potent data across the UK. Our centre will provide a seamless services to research users (where this is sensible) and take a full part in delivering strategic programmes of research set at a UK level. We will continue to support our current portfolio of projects, but will begin to steer project proposals coming from the research community at large towards topics that fit with Wales' and the UK's strategic governmental interests. Our engagement with the Welsh population regarding the secondary use of their data will continue, and feed into a research programme where we strive to develop and test ways of improving privacy in the work of our Centre and others like it. We will continue to support the next generation of big data social scientists, supporting them at undergraduate, postgraduate and doctoral levels by providing them opportunities to interact with real data on real project wherever possible. Our Strategic Impact Programmes (SIPs) in Education, Housing and Homelessness, Health and the Environment, Future Generations, and Emerging Governmental Priorities have been devised in partnership with Welsh Government and are hard wired into policy areas. These SIPs are designed to deliver impact, which we shall collate, share and promote as part of an efficient management and reporting approach operating right across the Centre, and harmonised across all the ESRC ADRP investments.

Potential impact
The Collaboration for Welsh Administrative Data Research (CWAR) will seek to build on our existing outstanding record on achieving impact and will contribute to maximising the impact of ADRC projects and SIPs during the next phase of the ADR partnership across the UK. We propose a mixture of proven activities based on our previous experience and a new, wider set of activities to maximise impact. The Collaboration will be devoted to the successful delivery of a range of SIPs and, by utilising impact focused postholders based in both WG and ADRC, will provide the ability to capitalise on previous activity to build impact. The availability of UK datasets via the ONS will also add significantly to the impact of projects on a national and potentially global basis. This activity will be driven towards national strategy priorities and will secure senior commitment to this agenda. This will ensure that projects in Wales will have maximum exposure to senior influential individuals and thus the maximum opportunity to achieve impact.
Activities to Maximise Impact
We will seek to maximise impact at the UK level, within Welsh Government, across the wider Welsh public sector, and within the academic community. At all levels, we will work with the Strategic Hub and the wider partnership to maximise impact by developing and feeding into an Impact Working Group. The Centre believes that this will be key to maximising impact across the partnership, taking lessons learned from all partners and building them into a determined, explicit impact strategy, ensuring every project is fully exploited for impact opportunities.
Building on existing success: In the short term, we will maximise impact from existing projects. For these projects, senior officials and ministers are already thoroughly engaged, experienced, and have highly trained analysts in place. Existing research partners are familiar not only with complex data and analysis methods but also the challenges and opportunities of working with government.
Maximising the impact of new projects:
Funding as a lever provides the ability to bridge the gap between Government (Show me what you can do and I'll invest) and researchers (Invest and we'll show you what we can do). A huge strength of Wales' success to date has been the ability to run projects with significant potential to deliver impact and/or act as exemplars to encourage further investment/engagement.
Focus on national priorities is a critical pre-requisite for achieving impact within Welsh Government and beyond. Through our over-arching governance, we will ensure that research programmes are continuously tested against those priorities to identify opportunities for impact. We will use our Emerging Governmental Priorities SIP as a tool to identify and deliver rapid, impactful pieces of analysis in response to emerging policy requirements.
Impact Accelerator Fund: controlled jointly by ADRC-W and Welsh Government, which can be used either to match-fund investments by policy departments or fully fund small demonstrator projects.
Incentivise and reward: As part of our yearly evidence planning process, we will run an annual process where policy teams within Welsh Government are encouraged to submit proposals for the use of CWAR resources. Creating a level of informal competition is highly likely to draw out the best ideas with the highest level of senior engagement and potential impact. This ADR Partnership Policy Impact Prize could be operated for Wales or could be adopted at the UK level.
Ruthlessly exploiting relationships: We welcome the opportunity to build on the virtuous circle already developing in Wales, which is in no small part due to the ruthless exploitation of relationships with policy officials at all levels. As policy officials move posts, they will use their relationship with us to champion the cause of administrative data research in new posts and we therefore spread virally.